A genomic and chemogenomic approach to the protein quality control problem

Strategic Research Priority: Bioscience for Health
Protein quality control is vital to cellular health. Defects in protein quality control underlie a broad range of diseases, and are closely linked to the ageing process. The aim of this study is to describe the processes that regulate and modulate protein quality control at a systems-level and to identify new chemical modulators. The project will combine the genetic tractability of the yeast micromammal Schizosaccharomyces pombe with mammalian cell biology and a vertebrate zebrafish model, providing a highly detailed understanding of the networks and pathways that regulate this process, and new tools for its study.